Gain Environmental Efficiency by Saving Energy

GEESE will develop with SESAR the introduction of Wake Energy Retrieval (WER) operations within Europe. Two solutions will be developed in GEESE, and a transversal Wake science work package: The first one is "Enable Europe to North Atlantic WER Operations". This Solution will continue developing and refining the initial Concept of operation (CONOPS), its Safety assessment, analyse impacts on legacy systems, and develop simulations and trials to assess assumptions. ANSPs Partners, together with EUROCONTROL, Airlines, will particularly develop the Pairing Collaborative Decision Making (CDM) between Airlines Operational centres, Network Manager, and Air Traffic Controllers. Simulations will help consolidate the CONOPS, as well as trials will demonstrate the feasibility to develop the pairing CDM, and test it in real condition (with passenger airlines). Safety and Regulatory aspects will be addressed, as well as the economic benefits with a CBA (Costs Benefits analysis). TRL6 is targetted. The second solution is "Scaling up the WER concept to continental Europe". This Solution will provide operational solutions for the extension of Wake Energy Retrieval operations within European domestic airspace. Traffic flowsfrom Europe to Asia, from Europe to the Middle East and from Europe to Africa are particularly interesting for WER application. CONOPS definition and assessment with simulations with ANSPs, ATC system providers, Network Manager and Airlines expertise will be conducted. TRL4 will be reached. As an enabler to operations, a Wake science work package will investigate transversal science-based aspects of operations, such as non-CO2 potential benefits of formations, in addition to better known CO2 benefits, and as well better understanding of the vortex behind the pair to support regulatory separation.